The King in the Round: can numismatics be used to identify a unified form of Hellenistic kingship?

This project seeks to explore and compare the iconography of the coinage issued by the Hellenistic kingdoms and dynasties, to ascertain if the coinage of these dynasties contributes to and represents a common royal ideology. This project will study coins produced by Alexander the Great's successor states, throughout the Hellenistic Period - 323 BC- 31 BC. These states are: the Antigonid, Antipatrid, Ptolemaic, and Seleucid kingdoms, as well as the kingdom of the Attalids and the kingdom of Lysimachus. Comparing the iconography of the coins of each dynasty and kingdom directly with each other will provide an original and nuanced contribution to the field, since no study has as yet produced a comprehensive comparison of coinage across all the kingdoms.

The inspiration for this project is Fischer-Bovet and Von Reden's 2021 book Comparing the Ptolemaic and Seleucid Empires: Integration, Communication and Resistance. In the introduction to that work, Fischer-Bovet and Von Reden state that "Both [the Seleucid and Ptolemaic] political entities are approached as multiethnic empires whose resemblance and entanglement are sufficient to make comparisons meaningful" (Fischer-Bovet and Von Reden, 2021, p.1). Whilst it is true that the Seleucid and Ptolemaic kingdoms shared much common ground in their form and context, the same can be said of the other Hellenistic kingdoms. I argue that the rationale that allows the comparison of the Ptolemaic and Seleucid kingdoms, therefore, can also be applied to the other competing successor states. Over the last 30 years, significant scholarly attention has been devoted to the field of Hellenistic numismatics. This has resulted in the publication of source books, such as Houghton and Lorber's two volume Seleucid Coins: A Comprehensive Catalogue, published in 2002, general introductions to the topic, such as Thonemann's 2015 work The Hellenistic World: Using Coins as Sources, and specific studies, such as Erickson's 2020 The Early Seleucids, Their Gods and Their Coins. However, there are few studies that explicitly compare the nature of all the Hellenistic dynasties, fewer still that do this through coinage, and fewer again that do this through an artistic or iconographic lens. This project seeks to readdress this imbalance, and provide a holistic comparison of the art and iconography found on the coinage of all of the Hellenistic dynasties throughout the period.

This project will primarily engage with precious metal coinage (gold and silver) issued by the Hellenistic dynasties from the death of Alexander in 323 BC to the annexation of the Ptolemaic kingdom by Rome in 31 BC. Gold and silver coins were precious enough to warrant varying degrees of royal oversight in and control of their production and iconography. As such, precious metal coinage allows us an insight into the priorities and ideology of the issuer, and how the issuer wanted to present themselves to their subjects.

The exploration and comparison of Hellenistic royal coinage will be built around the following research questions.

How does the iconography of Hellenistic royal coinage initially develop, and then change over time?
Are there any connections between the numismatic iconography of the different kingdoms?
If so, does it express a common form of kingship across the early Hellenistic dynasties?
Does this change in the different kingdoms for specific contextual reasons?
Is Alexander's legend and image as relevant for all Hellenistic kingdoms? Why/Why not?
How do the answers to these questions change throughout the period?

To explore these questions, the project will be structured thematically, with chapters dealing with: Royal Iconography; Divine Iconography; Military Iconography; Royal Women; and iconography relating to Alexander the Great.